Effect of pedunculopontine nucleus DBS in reducing falls and improving gait and postural control in Parkinson s disease

Electrical stimulation of deep-seated brain structures to improve mobility,stability and quality of life for people with Parkinson?s disease ? have we found a new and better target?

Modern medical and surgical treatment of patients with Parkinson?s disease (PD) has achieved considerable success in controlling some of the cardinal symptoms of the disease and improving their quality of life. However, some symptoms like loss of balance, resulting in falls, and gait dysfunction are amongst the most debilitating and also the most refractory symptoms to current treatment. Presently PD surgery involves electrical stimulation, called deep brain stimulation (DBS), of two deep seated structures within the brain. These are the subthalamic nucleus (STN) and the globus pallidus internus (GPi). Therefore, recent research has focussed on alternative areas in the brain as potential interventional sites for improving mobility and stability in PD sufferers.

One of these structures is the pedunculopontine nucleus (PPN), a small nuclear structure in the brainstem, located about a centimetre deeper than the STN. Over the last few years, we have demonstrated in experimental animal models of PD that stimulation of the PPN leads to significant improvement in both postural control and gait. This approach has been rapidly developed in the clinical environment, so that small groups of patients in specialist functional neurosurgical centres in Rome, Bristol and Brisbane have received PPN stimulation, with encouraging results. However, these pioneering studies involve small numbers of patients and do not have the benefit of detailed quantitative analysis and documentation of the principal symptoms being addressed, namely postural control and gait dysfunction. The aim of our study is to perform a prospective, controlled, double-blinded systematic analysis of the relative and combined effects of STN and PPN DBS on the mobility, stability and quality of life of people with PD. We hope that this study will help establish a rational approach for selecting the appropriate DBS target for individual patients with PD.

Technical abstract
The axial symptoms of Parkinson?s disease (PD) like loss of postural control, resulting in falling, and gait freezing are amongst the most debilitating and most refractory to treatment.
Current neurosurgical treatment predominantly involves deep brain stimulation (DBS) of the subthalamic nucleus (STN) or the globus pallidus internus (GPi). Though effective in alleviating tremor, bradykinesia, rigidity and dyskinesia these treatments have little effect on patients? stability, including falls, or mobility.
I have previously demonstrated on primate PD models that chemical and electrical stimulation of the pedunculopontine nucleus (PPN) in the brainstem, leads to significant improvement in both postural control (stability) and gait. This approach has been rapidly developed in the clinical environment, so that a few PD patients have received PPN stimulation, with encouraging results. However, these pioneering studies involved small numbers of patients and did not use detailed quantitative analysis to document effects on postural control and gait dysfunction.
The aim of this study is to perform a prospective, controlled, double-blinded systematic analysis of the relative and combined effects of STN and PPN DBS on the mobility, stability and quality of life of people with PD. Prof. Bronstein will provide a sophisticated gait and balance laboratory, within Charing Cross Hospital, and Dr. Bain experience in managing patients with advanced PD, including those with DBS implants. We anticipate that this study will establish a rational approach to the selection of appropriate DBS targets for the treatment of people with advanced PD.